Non-Destructive Detection of In-Service Corrosion on Gas Turbine Components

The service lives of the components in a gas turbine engine are usually limited by the components' damage tolerant life. However, for some turbine blades, hot corrosion and corrosion fatigue may make continued service untenable before the expiration of this life. The absence of industrialised non-destructive hot corrosion and corrosion fatigue detection techniques mean that some turbine blades are automatically removed from service at fixed intervals to mitigate the potentially-catastrophic impact of various corrosion mechanisms, even if substantial nominal damage tolerant life remains.
This research will target understanding the corrosion mechanisms that may affect gas turbine engine components and the corresponding non-destructive detection techniques that may be used to improve the service life management of these components.